Life Extension Opportunities for Onshore and Offshore Wind Energy

It is common practice for investments in onshore and offshore wind projects to be based on busi-ness cases which assume that the operational lifetime of projects will exceed their design lifetime. This assumption is supported by the fact that there are many areas where design requirements and development processes for onshore and offshore structures and wind turbine generators (WTGs) introduce conservatism. This is driven by their need to remain robust even if they are sub-ject to foreseeable worst-case conditions in areas such as fabrication, transport and installation and subsequent operation. To date, there has been limited investigation of how the differences between assumed and foreseeable conditions translate into the potential for extended operating lifetime. Consequently, it is difficult to assess the probability of the assumed life extension being achieved, particularly as life-limiting factors are likely to differ between projects and designs.

Objective: The project's key objective is to enable early identification and quantification of oppor-tunities that have the greatest impact on lifetime, and therefore the greatest benefit to business cases, and consider how to realise these opportunities in practice.